Energy Saving Concept - Simulation of Room to Wall Temperature Differential

A means of simulating the affect of reducing Room temperatures in Buildings overnight at Weekends etc. during the Winter months This with an intention to employ a novel form of Energy Saving Concept that reduces prime fuel Boiler Consumption And to prove by simulation that the affect of lower room temperatures can subject to ancillary means not overly affect the Building Fabric M E Benson 2013